Development of anti-permeation coatings for tritium facing materials for fusion

Commercial fusion devices will use radioactive tritium as a fuel source. Due to its scarcity in nature, tritium must be artificially produced and, owing to its radiotoxicity and deleterious effects on the properties of candidate fusion materials, appropriate tritium management is critical in order to deliver commercial fusion power. For example, tritium permeation into materials will not only reduce the amount of tritium available for fusion but will also impact the maintenance and disposal routes of these tritiated components.
The UK government, via the UK Atomic Energy Authority, has committed to delivering a prototype magnetic fusion power station by 2040. Therefore, to meet this deadline, there is an urgent need to understand tritium permeation into materials facing the tritium interface, such as plasma facing materials. Coating existing tritium facing materials such as tungsten (W) with anti-permeation materials has been proposed as a faster alternative to the development and qualification of novel bulk anti-permeation materials, and is a key area of interest for the industrial sponsors of this project, Atkins.
In this project the student, using experimental methods, will first determine hydrogen and / or tritium permeation rates in known and novel anti-permeation materials, to determine which materials provide the most effective barrier. Next, the student will produce via sputtering the most promising materials as coatings, followed by characterisation of these coatings using X-ray and electron microscopy techniques. Finally, energetic ion implantation at high temperatures will be used to determine the coatings response to fusion relevant environments. During the project, the student will be able to gain industrial experience on live projects at Atkins.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.